WIDAGATE: Wireless Data Acquisition in Gas Turbine Engine Testing

This collaborative R&D project aims to develop capability required for deploying large-scale wireless sensor networks for data gathering during gas turbine engine testing. Currently, engine testing, requiring measurements of thousands of spatio-temporal parameter values, uses wired sensors connected via a cabling harness to remote condition-monitoring units. Such data acquisition requires many kilometres of wiring, involves long and expensive setup and instrumentation times and hinders efficient time-to-market. We aim to mitigate these limitations by adopting wireless sensors. This project aims to develop and integrate practical technologies to resolve the challenges of deploying wireless sensors for data gathering in the harsh, dynamic and inaccessible environment of gas turbines involving high-speed rotations, rapid airflows, high temperatures and large amplitude vibrations.